Dissection of the cellular interactions of rotavirus non-structural proteins and their role(s) in viral pathogenesis.

Technical abstract
The aim of this project is to elucidate the role(s) of rotavirus encoded proteins, specifically the non-structural proteins found only in virus infected cells, in the process of viral pathogenesis. To do this a key technological objective of the project is the development of a helper independent gene rescue protocol for rotaviruses that will allow the exploitation of reverse genetics in dissecting the molecular mechanisms that underpin the functioning of the various non-structural proteins. Complementing the work on developing and exploiting a gene rescue protocol will be studies on two non-structural proteins (NSP1 and NSP4), already shown to be involved in regulating the innate-immune response (NSP1) and virus induced cyto-toxicity (NSP4), following their individual expression in cells transfected with cDNA copies of the relevant rotavirus genes. The long term objective of this work is to obtain a detailed understanding of the molecular mechanisms involved in viral replication and pathogenesis that is required to underpin the development of both rationally attenuated vaccines and novel chemotherapeutic interventions for these globally important medical and veterinary pathogens.